University of Ulster and Balmoral Health Care Agency Limited

To develop an innovative system to monitor the currency of nurses' competencies, provide timely refresher online training and efficiently allocate agency nursing work. The system will ensure compliance with NHS requirements and professional regulations.